AAL ProMe

ProMe seeks to provide meaningful opportunities for occupation in the life of older adults, in the transition from work to retirement and beyond. It allows professional intergenerational cooperation and mentoring via an online service platform, bringing together older adults with younger generations, based on theoretical concepts for mentoring.